The continued development of novel immune cell binders

Xterna is a founder-led start-up leveraging a novel platform for targeted drug delivery, with the aim of making currently untreatable diseases, curable. Many existing drugs lack a navigation system, meaning they diffuse aimlessly throughout the body. This results in insufficient amounts reaching diseased cells, while also causing patient side effects from accumulation in non-target tissues. For effective drug targeting, drugs need to be paired with a cell-specific "GPS." However, most cell types in the human body lack a defined map, making precise targeting challenging.

Xterna has developed a groundbreaking approach to create 'binders,' which can deliver specific cargo, such as drugs or immune cells, to specific cell types, such as tumour cells. Unlike competitors, we target binders to cell surface features that have not been previously explored, thanks to the unique scientific expertise of our founders.

This project will allow us to explore the application of our technology into a specific use case involving the immune system. By building on early promising data, we continue to advance assets closer to human clinical trials.

Achieving these milestones is essential for securing further financing and establishing partnerships with major pharmaceutical companies, as we aim to transform drug delivery and patient care whose demands are increasingly being driven by an ageing population, rising cancer rates and other potentially treatable diseases.